Artios

Successful businesses rely on successful marketing to grow their sales and profits. In todays
competitive and fast moving business environment digital marketing coupled with Search
Engine Optimisation (SEO) and social media has become the industry standard. However,
digital marketing doesn’t necessarily mean more effective marketing. Much digital marketing
relies on flooding the market with a quantity not quality approach and targeted campaigns are
often based on historic data with limiting variables. Research shows that many start-ups and
SMEs fail to invest in digital marketing, as they have no statistically robust models for
predicting their Return on Investment (RoI).
For those SMEs and LEs that do invest, the costs to hire data scientists, statisticians and
software engineers to evaluate feedback, update variables and construct ever changing data
science probabilistic graphical models can be excessively expensive and time consuming.
Countless hours are wasted pursuing strategies that have no quantified evidence of
succeeding. Much of the decision making is aided by tools which are run at a single point in
time i.e. snapshot data. There is therefore a strong desire by the industry to make digital
marketing more predictable but as yet there is no tool to provide a much needed industry
solution.
Alchemy V Ltd propose to develop a cloud based platform that applies machine learning
across various sources of online marketing datasets to achieve intelligent ‘live’ digital
marketing that is cost effective for companies and agencies, scalable from SME to corporate
and provides accurate targeted marketing to key influencers and decision makers.